Exploring Solutions for Near Data Processing in a Serverless Cloud Environment

Introduction.

In recent years, Serverless Computing has gained prominence among Cloud Service Providers and application developers alike for hosting applications and services. In Serverless Computing, managing hardware resources is the responsibility of the Cloud Service Provider, while the developers need concern themselves with just their application code. This model of cloud computing allows elastic and automatic scaling of services with increased server load, more effective use of hardware resources and a transparent cost model wherein the customer is charged only for the resources consumed by their application in a very fine-grained manner. In paradigms of serverless computing such as FaaS (Function as a Service), application code is hosted as tiny event-driven stateless units. The data (or state) must be stored in remote storage clusters. This disaggregation of computation and state is one of the key factors that allows serverless computing workloads to scale so well.

The Problem.

All workloads do not benefit equally from this disaggregation of computation and storage. This disaggregation is particularly harmful for data intensive applications and access large amounts of stored data. In the serverless scenario, when an application needs to access stored data, it sends a request to the remote storage cluster which processes the request and transfers the data back to the server on which the application code executes. This data transfer happens over the network, which is typically much slower than accessing data stored locally. Furthermore, it also consumes copious amounts of network bandwidth which competes with the network bandwidth requirements of other services running on the server at that same time. Cloud Service Providers typically throttle network speeds after a time threshold for requests that take a long time to finish, which worsens the performance of data intensive services.

Objective.

We propose that the process of uniting data with the code that operates on it should not be like 'send the data to the code' but rather 'send the code to the data ' and aim to study, design and build mechanisms to implement the same on real serverless cloud platforms. For instance, consider an application which is hosted on a cloud server. A part of the application needs to access data stored in a remote cluster. We propose a mechanism by which this part of the application (a 'sub-function' or 'funclet') may be transferred to the storage node and executed there itself. Once the data-intensive operation has completed, the result of the computation may be transferred back to the source compute node. This solution should help Cloud Service Providers to save network bandwidth and utilize hardware resources more effectively, while the Cloud Service developers and end users benefit from faster running applications. This solution would extend the scope of the Serverless Computing to diverse varieties of data intensive services such as analytics, machine learning training and inference, database-assisted applications and so on.

Methodology.

- Design and implement a novel mechanism for offloading code and computation results between compute nodes and storage nodes in a serverless cluster.
- Enable the mechanism to function on distributed storage.
- Implement load balancing strategies for replicated data.
- Design and implement Checkpointing or Snapshotting with Restoration at both compute node and storage node for quick starts and preventing delays and computational overheads due to initialization.
- Allow efficient state-sharing at storage nodes with secure isolation at low overheads.
- Test on real-world storage backends.
- Evaluate on realistic cloud service datacenter scenarios with real-world benchmarks.